A voice-user-interface (VUI) artificial intelligence (AI) model exploration for electric vehicle (EV) charging that is inclusive to those living with disabilities

Cleantech engineering specialists at BeWorks Automation (BeWorks) are at the forefront of an early-stage explorative project aimed at revolutionising the accessible EV charging experience. Together with their inclusive design partner, Kinneir Dufort (KD). the company is committed to conducting in-depth research and feasibility studies to address the challenges of implementing AI-incorporated Voice-User-Interface(VUI) technology for EV-charging among individuals with disabilities, including cognitive impairments like dyslexia and autism. By focusing on accessibility challenges and exploring the impact of new technology on individuals with disabilities, the project seeks to deliver a validated user feedback study as an evaluative document containing recommendations for iterations.

The primary focus of this collaborative project is to identify and define the target users, their possible challenges, and inclusive & exclusionary technologies in the context of EV charging. Through rigorous exploration, the project team aims to select concepts to be refined and developed into low-fidelity prototypes aimed at providing evaluative feedback from the target users.

At this early stage, the collaborative team's objective is to understand the complexities and requirements involved in designing an inclusive VUI model. By conducting thorough research and collaborating with experts, the project team intends to gain valuable insights into these aspects to inform future decision-making and development efforts.

Through collaboration with design experts specialising in user-centred design and product development with over 45 years' experience, BeWorks is excited to embark on this early-stage explorative project. By pushing the boundaries of innovation and investigating the feasibility of inclusive VUI model concepts, the company aims to contribute to the advancement of accessible and user-friendly EV charging solutions. In this crucial early discovery phase, the collaborative team aims to define the essential aspects necessary to build a strong commercial case for the development of an inclusive VUI model. By further exploring voice commands' integration into EV chargepoints, BeWorks aims to enhance the overall user experience, making EV charging more intuitive, accessible, and user-friendly for all.